EO Big Data Processing

As part of NERC's Earth Observation Data Acquisition & Analysis Service, our remit is to receive direct broadcast satellite EO data, process these for use by environmental scientists and distribute to users as soon as possible after reception. We also maintain an archive of all received data for long time-series requirements and support public engagement through web based access to image products.

With new satellites such MetOp and NPP producing higher volumes of data than before, the time to process data we receive with our existing computer systems has increased significantly. A cluster of processing servers would allow much faster processing (in minutes rather than hours) with resulting products available to users more quickly. This is particularly important for near real-time users we support such as NERC research cruises and aircraft campaigns.

Improved processing capability would also allow additional products to be created from our data (both new and archive) using software available to direct broadcast satellite ground-stations such as Dundee. For example, possible products for Atmospheric studies include cloud top pressure/temperature, optical depth/effective radius and total precipitable water, and for Terrestrial and Earth applications they include reflectance, soil moisture, ice cover and surface temperature products. These would supplement Marine products already derived from our data by our NEODAAS partners at PML.

The web server is necessary to replace a very old server to handle the increased load created by more products and demand for these from more users. The UPS battery back-up is essential to ensure that the whole system remains functional during power glitches and outages.

Potential impact
Our data and products underpin the impact of research carried out by users such as studies of
hazardous weather. The addition of new products including those for specific science applications will
enhance this underpinning effect. Some international users undertake downstream processing of our
data for active monitoring of wildfires, volcanoes and sea-ice, for example. The assets requested would
provide an opportunity for us to create products locally that could be used for this type of activity.
We contribute to public awareness of environmental issues as our website attracts a high proportion of
these users. Our imagery is also used regularly by media, government agencies and others to
communicate the impact of significant events. A greater range of products and website facilities will
increase this contribution.
Any of our products could be made available to CEMS/JASMIN and the Satellite Applications Catapult.
Dundee would provide data that can be analysed using the tools/facilities available at these sites and
for potential development of applications and services.